How does obesity reprogramme the nucleus? A multi-omics approach.

Epidemiological studies provide strong evidence that obese mothers give birth to
babies who are themselves predisposed to obesity and poor metabolic health as
adults, and this phenomenon can be replicated in mouse models. This suggests that
the tissues in the adult offspring of obese mothers 'remember' the adverse conditions
during early life. However, the molecular mechanisms that link early life events to
adult metabolic state are poorly understood. We will test the hypothesis that during
development offspring tissues and stem cells acquire metabolite-derived epigenetic
marks that are propagated to adult organs and modify obesity risk.